Ultrasonic microbubbles as an advanced therapy for drug delivery in bone repair

The aim of this IfLS/FEPS joint studentship is to train a PhD student at the interface of the health and engineering sciences in developing an emerging, advanced technology for patient benefit. In the project the student will test the hypothesis that ultrasound-stimulated microbubbles promote drug and gene delivery in in vitro and ex vivo models of bone formation and repair. The project will help us understand and determine the ultrasound parameters necessary for bone cell permeabilisation, drug uptake, stimulation and differentiation of these cells to form new bone structures. In parallel we wish to determine the parameters that stimulation tissue penetration of candidate drugs in organotypic models of bone tissue. The project will lead to the training of a PhD student in a vibrant, competitive group in an in-terdisciplinary area of emerging research with a direct clinical translation focus. It will enable to us to determine the design parameters for a novel device/technology for deployment in the NHS. It will also integrate closely with our clinically-focussed aims and will cement a partnership for future studies in the NHS.

A key strength of our technology is that microbubbles are already used in medicine and the instrumentation and formulations are available and in use in the UHS. We are in parallel currently already running a trial in patients to determine if microbubbles transit the bone fracture site. Our project is therefore primed to make a transformative difference to clinical pathways and practice by developing the underpinning science and by cementing partnerships between UoS and UHS to implement further clinical trials. In doing so we intend to develop a device or service to enable non-invasive stimulation of fracture healing in the outpatient clinic.